Investigating the environmental impact of the Athabasca oil sands industry using ultrahigh resolution mass spectrometry

The oil sands industry in Alberta, Canada, represents an alternative source of petroleum which has positioned Canada as the leading supplier of oil to the USA. The oil sands material consist of clay, sand, water, and bitumen, where the bitumen can be extracted using an alkaline hot water extractions process. Approximately three barrels of water are needed to produce one barrel of oil but the resulting water, oil sands process affected water (OSPW), cannot be discharged back into the environment, due to federal regulations. As a result, the OSPW is stored in vast tailings ponds, currently estimated to hold approximately 1 trillion litres of water. The significant amounts of tailings pond waters contain substances that are known to be toxic to aquatic environments. Recent studies have implicated a wide range of classical naphthenic acids as principal toxicants, along with heavy metals and salts. The anthropogenic impact of future release of OSPW upon the aquatic environment is thus of increasing concern. There is a strong need for improved methodologies for characterization of the oil sands naphthenic acids for environmental monitoring, particularly with respect to understanding the chemistry of highly complex environmental samples. The comprehensive characterization of the organic fraction of OSPW with regards to fate and transport in aquatic environments is not yet established. Ultrahigh resolution mass spectrometry, particularly Fourier transform ion cyclotron resonance (FTICR) mass spectrometry (MS), has played a key role in the molecular characterization of environmental samples, leading to complex data sets which subsequently serve as "profiles" or "fingerprints" of the organic components in OSPW. The proposed work will utilize advances in proprietary software tools, developed at the University of Warwick, to improve and expand the molecular characterization of principal toxic components in OSPW.